NHS Homes

We have built the UK's first centrally managed home accommodation portal, matching requests for relocation from NHS staff and other critical public servants with professionally managed home accommodation providers.

In late March, UnderTheDoormat learned that NHS staff in London were struggling to find places to stay during the Coronavirus crisis. They needed safe places to stay to protect vulnerable people in their household, to stay following eviction, or to reduce extremely long commutes following reassignments.

The NHS has agreements with hotels which can work for large scale re-housing, but these staff needs are overwhelming central NHS capability so companies had to respond flexibly to their situation.

We created a scheme to house NHS workers in free accommodation -- NHS Homes. This scheme grew within a few weeks to and an industry initiative with over 30 UK companies offering free accommodation in more than 2,500 homes across the UK during the crisis -- see [https://www.thetimes.co.uk/article/landlords-urged-to-free-up-empty-homes-for-nhs-staff-fighting-coronavirus-s3c2vbgf0][0]

In its first few weeks it has already made available more than £3m of free accommodation to NHS workers and we expect this to grow significantly as we onboard more companies and place more workers in homes. By the end of May we had an initiative providing over £17m worth of accommodation to NHS workers for free.

We built a network of professional companies who can guarantee industry standards able and willing to host NHS staff.

The initial grant enabled us to build out a digital portal to match the stated supply in an area with the demand of qualifying staff. An automated system would enable local providers to host staff quickly & efficiently, even verifying their public servant status. This evolution is called TrustedStays.

This technology means we are set up to provide a distributed network of properties to NHS staff and other critical public servants at short notice for the duration of this crisis and for future scenarios.

Our updated vision of success is to be able to effectively place over 200,000 NHS staff across the country in professionally managed homes that would otherwise be inaccessible to them and over time to provide a portal to help provide accommodation in professionally managed homes across the country to all Key workers in emergency situations across the UK.

[0]: https://www.thetimes.co.uk/article/landlords-urged-to-free-up-empty-homes-for-nhs-staff-fighting-coronavirus-s3c2vbgf0

Since the first grant, we have now completed the first iteration of TrustedStays - an evolved version of NHS Homea. TrustedStays is set up to provide safe and secure home accommodation for NHS and government professionals in a post Covid world.

The Extension for impact project requires 3 core outputs for success:
1) Driving Partners who were signed up to NHS Homes to sign up for the commercial iteration, TrustedStays to create supply for the site.
2) Driving awareness and traction to generate demand from workers/guests
3) Finding and accessing corporate and government buyers for long term relationships with TrustedStays ie. government bodies and procurement teams

In just a few weeks, NHS Homes was able to provide more than £17m worth of accommodation to NHS workers per month. With more development and the Extension for impact grant, we can grow TrustedStays into a nationwide service, providing over £69m worth of accommodation per month.